University of Portsmouth and Gallagher Aggregates Limited

To develop manufactured aggregates as an alternative to natural minerals by using a combination of quarry waste and industrial by products, developing new markets for the products and implementing a zero-waste strategy by diverting waste from landfill.